Population ecology and conservation of hazel dormice

Despite their strict protection and major conservation efforts, populations of hazel dormice Muscardinus avellanarius in England and Wales continue to decline. Recent analyses by the University of Exeter (Goodwin et al 2017) identified a 72% decline in dormouse populations from 1993 to 2014 and suggested that the species could be categorized as Endangered in the UK. Our recent work (Goodwin et al 2018a, b) has also highlighted the importance of improving woodland management to enhance the conservation status of the species in the UK. This collaborative CASE project will involve fieldwork on dormice and forestry practice. The student will work alongside key conservation organisations to build on recent work on dormouse ecology and to evaluate and improve woodland management practices in order to reverse the fortunes of this most endearing British mammal.

Project Aims and Methods
The overall aim of this project is to understand variation in dormouse conservation status, evaluate woodland management and provide evidence for improved practices to support dormouse recovery in the UK. This will be achieved by extensive analysis of dormouse populations and of woodland characteristics, using remotely sensed data, accompanied by intensive surveys of dormice and habitats in a sample of commercial and non-commercial, broadleaf and coniferous woodlands. The student will survey woodland managers to understand practice in relation to conservation regulation and commercial and other management objectives. The student will also have the opportunity to employ molecular genetic techniques to understand dormouse population processes and to develop population models to understand how variation in practice might affect populations in the long term. The student will work at public and private forests across England and Wales, sampling sites at which dormice are thriving and sites where they are in decline. The project will require extended periods of fieldwork away from Cornwall, and periods in the laboratory in Cardiff and at Forest Research.

Training
Project partners at Exeter, Cardiff and at the partner organisations will provide broad-based training in conservation science, including: species status assessment, ecological survey and analysis using terrestrial and remotely sensed data, forest ecology and with the additional opportunity to employ molecular analysis of population processes, social surveys of practitioners and population modelling.